University of Kent and Dyrhoff Limited

To develop a system for measuring the cross-sectional shape, height and vibration of inflatable rubber dams using a combination of sensor arrays and computing algorithms, in order to achieve continuous monitoring and control of rubber dams and associated processes.